Signalling mechanisms that determine the rate of ageing

Technical abstract
Ageing can be driven by the accumulation of senescent cells in a tissue causing the emergence of a SASP phenotype (Senescence-Associated Secretory Phenotype) in which senescent cells drive more senescence and loss of tissue function. Ageing can also be driven by loss of cells, including those lost by specific programmed cell death mechanisms. Age related loss of axons and synapses is a major contributor to frailty in old age. Not only does it reduce neuromuscular strength but it impairs vision, memory, cognition and many other functions. Each requires functional innervation and malfunctions when axons are lost. Our work has delineated an ancient axonal survival pathway that appears to detect damage by sensing intracellular NMN levels. If NMN levels rise, something that is normally prevented by NMNAT2-mediated conversion to NAD+, a signalling pathway involving SARM1 is engaged that culminates in axon death. We have provided evidence this pathway, in which NMNAT2 acts as a survival-factor and SARM1 as death-inducer, contributes to neurone loss seen in ageing. We have data indicating neutrophils can sense nerve damage and the emergence of SASP, suggesting their accumulation could be an early biomarker and may shape the progression of these age-related problems. Recent work has indicated there is a DNA-methylation “clock” that marks human age. The Epigenetics ISP has evidence the apparent age of this “clock” in cultured cells can be reset by brief treatment with rapamycin via an unknown mechanism.